The University of Bradford and Incommunities Group Limited KTP 21_22 R2

To address business challenges leading to significant productivity gains by adopting an ethical and responsible data-driven Artifial Intelligence strategy for effective operational decision-making across the organisation. To build internal capacity and capability in embedding digital culture transformation and technical expertise in optimisation models, and predictive and prescriptive analytics.